Vector Streaming Video Pipeline

The VSV Pipeline Project aims to develop a resolution-independent format, Vector Streaming Video (VSV), as an alternative to sampled (pixel-based) images and as an alternative to compression for full motion digital media, together with a processing pipeline that can be used to convert large volumes of digital media into different formats. The VSV video technology will offer significant efficiencies, particularly in respect to the scaling of higher resolution media and in format size at all resolutions.